Jet Substructure using Quarkonia

Quarkonia production is an important standard candle for both particle and heavy ion physics, yet the theoretical and phenomenological descriptions of quarkonia production suffer from a number of issues. In this project the production of quarkonia in the context of associated jets will be investigated, providing important experimental data on how quarkonia is produced at the LHC.